Aurendil: Data foundations for the AI economy via a next generation runtime query processing system for graph databases and heterogeneous hardware.

Neo4j is the market leader in graph databases. Over the last 15 years it has created a new database market that will be worth $5.1 billion by 2026. Graph databases are popular because their model exposes relationships between entities as first-class citizens. They are also popular as a data source for machine learning as knowledge graphs yield extensive features to enable superior training of predictive models.

This proposal will create novel technology to enable graph databases to flourish in the cloud, and become a key tool for companies looking to derive value from data and AI. It will create a new dynamic, modular, and extensible runtime system that will support innovation at different levels of the stack: from the database query language all the way down to its storage engine.

There are three significant challenges that this project will address: increasing the efficiency of graph database technology to lower operational costs and improve performance; developing technologies to scale graph databases so that they can cope with the exponential growth of users' data; and addressing the evolving landscape of computer hardware.

This project will focus on producing a complete query engine for the Cypher and to-be ISO standard GQL query languages for challenging transactional and analytical workloads. We will do this in three ways:
1 Enable the runtime to better utilise its hardware resources,
2 The creation of a specialised intermediate representation (IR) for graph-databases that can be used to drive high-performance execution of graph queries
3 The use of hardware acceleration technologies to implement a novel disaggregated storage layer.

The project will join state-of-the-art techniques from database query languages and programming languages. The non-obvious step is to build the query engine's runtime using techniques from programming languages managed runtimes. The system being proposed will be capable of just-in-time code compilation which can dynamically adapt query execution according to the heterogeneous hardware resources that are available to it (e.g. CPU, GPU, FPGA), and recompile on-the-fly to produce optimised code for query execution that obviates the traditional planner/optimiser design. This is significantly more sophisticated than a traditional query planner and optimiser.

The proposal will support experimentation with the creation of an expressive and optimizable Intermediate Representation (or IR) for graph queries that supports graph pattern matching. It will also be designed to exploit the irregular parallelism inherent in graph queries and minimise the use of expensive joins that occur during deep multi-hop queries.

One challenge of implementing a runtime system for graph databases is that performance is dependent on the topology of the underlying graph. This makes it complex to schedule queries as their resource usage is hard to predict. Our runtime system will re-use the metadata calculated during compilation to make more informed scheduling decisions that will improve hardware utilisation and reduce power requirements.

A runtime based on just-in-time compilation opens up other useful areas of work. The project aims to dispatch execution to emerging hardware such as GPUs and FPGAs as easily as CPUs. The same technique can be applied to network accelerators to create a high-performance disaggregated storage layer that enables independent scale-out of storage and compute resources in the cloud.

It is worth noting that the proposal has many benefits outside of creating better graph database management systems. It will result in a tool usable by the whole database research community that can be easily modified to investigate novel language and processing ideas or innovate at any level in the technology stack. As the future of data technology is increasingly skewed towards machine learning, having a system that is open for experimentation is a huge bonus to the whole community.